Theoretical and probabilistic methods for toxicokinetic predictions in Daphnia magna for use in environmental risk assessment

There are millions of artificial chemicals in the world, however, only a small percentage are registered under REACH guidelines. This is due to the lack of physio-chemical, toxicological, ecotoxicological and use data. However, to fully understand the potential impacts of a chemical it must undergo rigorous testing at multiple biological levels. Traditional approaches have used standard physiological and life cycle endpoints, but there is substantial evidence that effects are detectable at the lowest biological scales. The challenge for ecotoxicology is to understand how the genomic and metabolic effects relate to population and individual fitness.